Robert Gordon University and Independent Data Services (UK) Limited

To create a data mining and visualisation tool to intelligently mine large volumes of structured and unstructured data in oil/gas operations and the knowledge to further develop and support the tool, thus improving practice/decision-making, significantly increasing client productivity.